DigiBUILD: High-Quality Data-Driven Services for a Digital Built Environment towards a Climate-Neutral Building Stock

Traditional silo approaches, where stakeholders manage their own data, could be replaced by digital and smart buildings, merging heterogeneous data sources, and placing the stakeholders as the core of these buildings. DigiBUILD will catalyse this much-needed transformation by making use of high-quality data and next generation digital building services, supporting the deployment of EUwide Framework for a Digital Building Logbook. An inclusive environment for multi-stakeholder knowledge exchange (based on European Bauhaus initiative) will be applied to co-design end-user-oriented services. DigiBUILD will provide an open, interoperable and cloud-based toolbox to transform current ‘silo’ buildings into digital, interoperable and smarter ones, based on consistent and reliable data, supporting better-informed decision-making for performance monitoring & assessment, planning of building infrastructure, policy making and de-risking investments. It will be built on top of existing platforms and common EU initiatives, towards an Energy Efficient Building Data Space, based on standard cloud-data platform frameworks (FIWARE) and Data Space initiatives (GAIA-X and IDSA). On top of this advanced data governance framework, we will create AI-based data analytics and Digital Building Twins based on highquality data, aiming to facilitate transparency, trust, informed decision-making and information sharing within the built environment and construction sector, which will be deployed across 10 real-world conditions (TRL 8). DigiBUILD will contribute to the uptake of digital technologies in the building sector to better align the EU Member States’ long-term renovation strategies with the EPBD requirements on decarbonisation, and on a path towards a climate-neutral building stock by 2050